Proof of Concept for Disruptive Laminar- Flow Protein Analytics Device

James Watson, co-discoverer of the structure of DNA, described the role that proteins play in
biological systems by stating that “DNA is the script and proteins are the actors.”
From the behaviour of cells through the activity of drugs to the onset of disease, proteins play
a critical role in nearly every biological system. Despite this crucial role, the techniques
currently available for analysing proteins have not changed for several decades; this
technology lag has led to tools that are imprecise, time-consuming, costly or all three of the
above. There is thus a pressing need for new analytical tools for protein characterisation.
Fluidic Analytics is developing a line of products for characterising proteins. Based on a
disruptive technology that exploits the physical properties of mixtures under laminar flow,
these products constitute a fundamentally new way of characterising size, confirmation,
concentration and other properties of proteins. By offering combinations of sensitivity,
reproducibility, throughput, ease of use and scalability that alternative technologies are
fundamentally unable to offer, these products are seeking to play a key enabling role in
fundamental science, drug discovery and disease diagnosis.
This project aims to establish commercial proof of concept for Fluidic Analytic’s flagship
product, the Flow Mk1. The Flow Mk1 enables the high-sensitivity measurement of
concentration and size of proteins in their natural state. A preliminary prototype already
performs measurements in solution in a matter of seconds, without the need for pre-analysis
concentration or other preparatory steps that may alter the state of proteins. SMART funding
will enable this preliminary prototype to be translated into commercial proof of concept by
evaluating its performance when combined with commercial materials and manufacturing
processes. Successful completion of this project will lead to the subsequent production of a
working prototype of the Flow Mk-1.